The University of Sheffield and John Cotton Group Limited

To develop an acoustic characterization approach and treatment for manufacturing bedding products which reduces internal and external noise in bedrooms promoting enhanced tranquility and sleep.